Neolympics: Race, Nation, and Neoliberal Culture at the 1984 Los Angeles Olympics.

I use Los Angeles' 1984 Olympic Games to explore the idea of neoliberal culture. That is, how doctrines of individualism, competition, and the extension of free market ideology to all realms of everyday life manifested culturally during the 1970s and 1980s. At the heart of neoliberal culture lay contested ideas about race and national identity; a tug of war over defining "America" and the meaning of race at the denouement of the Cold War.